Thinking Through Extinction

The project will reinvigorate the debate about the role of museums and galleries in
stimulating critical philosophical, ethical and theological reflection on ecological issues, in
this case the concept of global mass extinction. It will also explore the related question of
how public audiences are able to 'feel' and 'think' about the concept of extinction, when
they encounter objects of 'life and death' in the museum context. What do people think,
imagine, and believe about the broad concept of 'extinction', and how are museums and
galleries shaping such engagement? Its public facing exhibition will facilitate questions
such as: Is mourning / lament an appropriate response to the phenomenon of extinction?
Which visions of the future of 'humanity' or 'civilisation' (whether pessimistic or utopian) do
we assume when we think about extinction? What other emotional, affective, moral
responses are deemed appropriate? What beliefs about human death, life, mortality and
immortality, are challenged? Is it acceptable to feel ambivalent in the face of extinction?
What ongoing role (cultural, religious, fictional) might 'past' extinct life play in the social life
of present and future generations (the power of living 'memory' for instance, or the belief
in life's ongoing adaptation)?

Potential impact
The project relies heavily on co-creation and collaboration through workshops, artist
commissioning, and public involvement. These activities will facilitate knowledge
exchange and transfer during the developmental phase of the project. These activities
include: 2-day critical, creative and participative interventions workshop at Manchester
Museum (WP1) and artistic production. The PI will work closely with the APs on each of these activities in order to exchange and transfer knowledge and practices.

The final exhibition which will create a forum for knowledge sharing with the general public. All three exhibitions will be advertised in the locality and region to promote visitors. To maximize knowledge exchange and transfer, we have developed a detailed communication deliverable plan by Work Package. The primary stakeholders fall into three categories-academic researchers, heritage practitioners, and museum/gallery visitors (V)-and have designed outputs targeted for each group.